Loughborough University and Smartroof Limited

To develop a software enabled SmartDesign system to digitise and automate the quotation, preliminary design and engineering design processes at Smartroof.